Investigating the distribution and exchange of agroecological products in south India

This project will investigate how agroecological actors envision and implement the integration of agroecological farmers into agricultural markets through a case study of the Zero Budget Natural Farming (ZBNF) movement in Andhra Pradesh.